Defining protective immune responses in livestock

Technical abstract
Using mouse and livestock models of viral infection, improved assays will be developed to measure correlates of protection in cattle and pigs. In addition, we will investigate the importance of long-term retention of antigen in germinal centres of lymphoid tissue after infection, in the maintenance of a high titre serological response. The duration of circulating neutralising antibody titres and T cell responses will be measured following infection or immunisation with antigens in different formulations and of different physical characteristics. Specifically, improved assays will be developed to measure the specificity CD4 and CD8 responses in the circulation and at mucosal surfaces.